The Support Environment

The Support Environment is an online resource and community site for those who require support following negatively impacting life events (e.g., bereavement, illness, redundancy or crime) – featuring the charities that can assist them, and acting as a positive and multi-dimensional platform for affected individuals, charities, service providers and fund raisers. The Support Environment exists to support:1) Affected individuals and their families2) Charities in raising funds and promoting their good work3) Fundraisers who want to help their favoured charitiesThe Support Environment is a multi-dimensional platform for those requiring support following a negatively impacting life event, and a hub for the charities that can support our members as well as the fundraisers who wish to support those charities.The Support Environment will not only serve members but the charity industry, acting as a central point of focus for the most directly targeted client-traffic, and acting as a complete platform for the charities’ wider promotion and all charitable fund raising.